Leeds Metropolitan University And The Rugby Football League Limited

To research, develop and implement a corporate/governance framework for the RFL and its associated professional clubs to improve the financial sustainability of the sport.